Visualise Mobile Usage Data in 3D on Smartphones

51Degrees collect data about more than 2 billion unique web visits per month globally.
Limited aggregation is performed by mobile device vendor, month and geography. Presenting
this large volume of data in a form that does not result in loss of detail and that is easy to
understand and interrogate has proven difficult.
51Degrees, supported by the Away Foundation, wish to create a Proof of Concept (POC) data
visualisation tool which will use 3D animation of a rotating Earth where geographic contours
are defined based on a given mobile device vendors popularity. The POC would be taken to
Mobile World Congress 2015 (MWC15), and other events, in 2015 to gain marketing
exposure for the technology and develop a business case for such interactive data visualisation
tools.
The POC is made possible by the inclusion of Web Graphics Language (WebGL) technology
in iOS 8, released in September 2014, resulting in all major smartphone platforms supporting
WebGL. The time is right to exploit this high end graphics capability to present complex data
visualisation using 3D animation technology previously only available to the computer game
and film industries on the small screen.